Beinghuman Ltd Innovation Voucher

Beinghuman’s Director, Artist Gaynor O’Flynn has devised a concept for a cultural industry product. An interactive, sculptural structure, where sensors activate pre-programmed, recorded & choreographed sound & light, creating a unique, interactive fine art, music, sound & digital art installation that can be used to showcase her won work, other products & as a stand alone product.